Femtosecond semiconductor disk laser for cost effective nonlinear microscopy

This project will leverage Solus Technologies recent advances in semiconductor disk laser (SDL) technology to investigate the suitability of this technology for multiphoton microscopy systems. Current multiphoton spectroscopy systems require Ti:Sapphire based laser sources which are expensive, cumbersome and often require regular alignment to maintain the system in working conditions. The SDL has the potential to address these shortcomings; however, the pulse duration required by the applications is not yet met by current SDL systems. This project will therefore investigate the feasibility to deploy pulse compression techniques to shorten the pulses of the SDLs from the picosecond to the femtosecond regime.
This will enable Solus to enter a multi-billion market with the potential of generating revenues of the order of £4M per annum.